A green gold rush? Natural capital investments and implications for communities in the Scottish uplands

Billions of pounds of investment is poised to pour into uplands natural capital projects in
Scotland. This PhD examines community dimensions of this, looking at implications for
land governance, livelihoods, and community wealth building.